Aristocratic Republicanism in the age of revolutions: a transatlantic perspective

My research seeks to elucidate a tradition in Early Modern revolutionary republican thought which historians have
typically disregarded, which championed aristocratic government and rejected democracy as incompatible with liberty.
The aristocratic republicanism, of the network of conservative revolutionaries comprising Hamilton, Gouverneur Morris,
Sieyès, and P.L. Roederer was extremely influential in the latter part of the 18th-century, but has received little scholarly
treatment. Despite the significant effort dedicated to the study of Transatlantic revolutionary radicalism, little attention has
been paid to these conservative republicans and their place in the wider republican influence on the story of the age of
revolutions. Due to their opposition to the participatory vision of liberty seen as the hallmark of the republican tradition by
scholars like Quentin Skinner, Philip Pettit, and J.G.A. Pocock, they have tended to be excluded from the 'authentic'
republican traditions in their countries, and instead framed as proto-modern and liberal thinkers opposed to Classical
Republicanism as it manifested in their countries. I will demonstrate that this was not the case, and that these men drew
upon typical republican sources to repudiate radical politics, and ought to be understood as a distinct and important
current within the republican tradition.